Reversing senescence in 3D Tissue models of in vitro ageing

Senescent cells accumulate as we age, and are linked to the loss of regenerative potential and diminished function in ageing tissues. Senescence is classically viewed as an irreversible, stable arrest, however, we have recently developed the ability to reverse this process. This rejuvenation protocol provides a unique opportunity to unravel the molecular mechanisms that drive senescence and very possibly human ageing.

This proposal aims to explore the modulation of senescence in skin model systems, dissecting the interplay between keratinocytes and fibroblasts, and the relative contributions of senescent fibroblasts to the skin ageing phenotypes. We will be particularly interested to ask if the rejuvenation protocol can alleviate ageing phenotypes. We will use high-throughput siRNA screening and sophisticated 3D systems to model complex in vivo relationships and examine the mechanisms of skin ageing.